Optimisation of data gathering capability of ZELP technology

**Our Company**

ZELP has patented a wearable device for cattle that neutralizes livestock's emissions, which are responsible for ~15% of the total greenhouse gas (GHG) emissions that cause global warming. This innovative way of tackling livestock emissions is the most efficient way for the entire beef & dairy industries to make a dramatic, immediate difference to the climate crisis. The deployment of our device on a global scale has the potential to reduce GHG emissions equivalent to eliminating emissions from all forms of transportation combined**.**

The unique and innovative device captures cattle's exhaled methane and uses special catalytic technology to turn the gas into a combination of carbon dioxide and water, which reduces the animal's emissions' global warming potential to less than 1.5% of its original value.

The subject of this project is to develop and test the sensors and data gathering functionality of the device. We intend to analyze and process this data using proprietary software to offer a valuable herd monitoring tool to boost both animal welfare and farm productivity. The tool offers dashboards that enable producers to identify inconsistent behavior in individual animals, flag early symptoms of disease, improve yields, reduce labor costs, improve animal stress management, and optimize feed. Big data on animal behavior and methane inventories gathered on large populations of animals across farmers is an asset of interest to research organizations, pharmaceutical companies, governments, policymakers and other public stakeholders.

There is currently no comparable technology in the market which reduces emissions while also capturing data, making ZELP the only ongoing technological development to tackle this problem at the source. ZELP's ground-breaking technology enables beef and dairy consumers and value chains to drastically reduce their carbon footprint without requiring massive populations to change their habits while improving the productivity of farmers and providing valuable largescale emissions data.

The ZELP technology is at the core of the company's strategy to contribute to the sustainability of the beef and dairy industries through innovation. Our platform is the most efficient way for the entire beef & dairy industry to make an immediate difference to the climate crisis.